Jersey Dyers

We wish to investigate state of the art sustainable on-site wastewater treatment options. Advanced Oxidation Processes using solid state catalysts working with hydrogen peroxide as oxidant are novel and can treat dye bath effluent by decomposing the dyes to harmless substances with no sludge production whilst facilitating water re-use in the dying process.